Graywater

The aim of this project is to develop an appliance to effectively treat greywater via in situ generation of an environmentally benign and highly effective sterilant solution. Recent advances in technology will be exploited to manufacture the sterilant starting simply from the electrolysis of water, requiring no additional inputs to the system other than electrical energy.
This low-cost technology will be incorporated into an integrated greywater system which is equally applicable for domestic and non-domestic usage. In the domestic sector a six star rating under the Code for Sustainable Homes would result. Water savings of between 30 and 60% are estimated in the non-domestic sector. The project combines two major UK companies, with an innovative SME (C-Tech) and a world-leading catalysis research group.